University of Strathclyde and arbnco Limited

To embed advanced building energy modelling expertise with the business, enhancing current software product and service offerings for large estate energy management.